Professional Female Orchestral Musicians, 1880-1918

The founding of the Royal College of Music in 1883 made high-level orchestral training available to both women and men. However, the first women were not appointed to a British symphony orchestra until 1913. What professional opportunities were open to women in this period? What did it mean to be a 'professional' musician, and how did women create and adhere to various definitions of professionalism? Why was the institution of the symphony orchestra specifically closed to women when careers as soloists and chamber musicians were available much earlier?

Historical female performers remain under researched, yet their experiences have had a lasting impact on musical culture. I will use the careers of individual women - such as Suffragette and conductor Rosabel Watson and theatre impresario Lila Clay - to illustrate different approaches to professionalism and the variety of career paths that women took. Much of my research will be archival, and I will be using the archives of conservatoires and orchestras, as well as extensively using newspaper articles, advertisements and reviews to build a picture of the types of performances that women were taking part in. I will approach the topic from a cultural history angle, but envisage I also a strong interdisciplinary element, including drawing on sources from literature and literary studies, art, cultural and political history.